Breaking Barriers to Senergy Market Entry

The Renewable Heating Sector is critical in shaping our energy future, yet it has often been overlooked in policy discussions. Now, as the world aims to reduce greenhouse gas emissions, increase renewable energy usage, and lessen dependence on imported fossil fuels, the importance of renewable heating in achieving these goals is undeniable. Transitioning buildings to low-carbon heating systems is pivotal for the UK to reach net-zero emissions.

Key priorities for new renewable heating systems include:

1. **Affordability**: Ensuring low-cost delivery to combat fuel poverty and make sustainable heating accessible to all.
2. **Low Carbon Footprint**: Aligning with sustainable construction practices, both for new buildings and retrofits.

Solar thermal energy, with an efficiency rate of approximately 70%, stands out as one of the lowest carbon emission producers. It can be generated on-site, stored easily, and has the potential to become a primary source for future hot water and space heating.

Senergy is at the forefront, having developed Solar Thermal Panels that could drastically reduce the cost of solar thermal energy to £0.03-£0.06 per kWh, making it competitive with traditional gas and oil.

**Project Objectives:**

1. Improve the delivery of affordable heat energy.
2. Validate the carbon efficiency of the systems.
3. Standardize installation and accreditation procedures to build consumer confidence.
4. Provide accurate data to support informed decision-making.
5. Showcasing Senergy's solar thermal panels and digital platform with other renewable technologies such as heat pumps and hot water tanks.Strengthen the role of solar thermal within the renewable energy mixPosition Senergy as a leader in the renewable energy sector by demonstrating the increased efficiency and reduced production costs of their panels.

**Impact of the Project:**

* **On the Energy Market**: By reducing the cost of solar thermal energy by 30%, Senergy's innovations aim to rival traditional energy costs.
* **On the Economy**: Growth within Senergy Innovations and its direct supply chain will bolster economic activity.
* **On the Environment**: Utilizing polymer materials instead of traditional glass, copper, and aluminum will reduce the environmental footprint by 150% compared to conventional metallic collectors.
* **On Society**: The project supports social benefits, including diversity enhancement, as the renewable industry employs three times more women compared to the coal and gas industries.

Senergy's technology not only offers substantial benefits in cost savings and sustainability but also fosters UK job creation and sets the stage for Senergy to develop future innovations in the renewable sector.